Realising the Impact of AHRC-funded GCRF Work on Youth and on International Research Partnerships in the Time of Covid-19

PRAXIS is focussed on Arts and Humanities research across the GCRF portfolio. Specifically, its aims are to consolidate learning across GCRF projects funded by the (AHRC), to amplify their impact and policy relevance, and to champion the distinctive contribution that Arts and Humanities research can make to tackling urgent development challenges.

PRAXIS has four strands: Heritage, Conflict, Youth, and A&H Research with International Partners in the time of COVID-19. This application focuses on disseminating outcomes of AHRC-funded projects focussed on Youth and Covid-19. We aim to:

Share key learning from PRAXIS Youth and COVID-19 reports to a broader audience, including relevant NGOs, charities, international agencies and policymakers;
Generate new research findings and capture effective methodologies, bringing together AHRC-funded projects (including their policy partners where appropriate) through targeted
events and dissemination activities;
Collate and publicise AHRC-GRCF projects' impacts to influence policy and practice at scale, especially with UK government departments, including DCMS;
Enable knowledge transfer, exchange, among researchers, practitioners, funders, and policymakers;
Build a repository of resources;
Develop key policy messages and further publications to disseminate the project findings and inform new directions for future research funding and policymaking.

These aims and objectives expand the original project aims by allowing us to feedback to the many principal investigators (PIs) and partners who have contributed to learning events, seminars, interviews, and reports. They will be able to engage with the outcomes that have arisen out of our previous engagement with them, to comment on it, and to work with us to derive larger, overarching learnings and recommendations through a series of target events. An overarching ambition will be to reflect on A&H effective methodologies and how these contribute to development in ODA countries.

Specifically, we will:

Youth

1) ENGAGEMENT EVENTS

Conference in March 2021 on Youth Engagement in the context of the global challenges. Invitees will include youth-focused development agencies such as Plan and Save the Children as well as researchers and AHRC representatives. Smaller seminars to lead-in to the conference.

2) DISSEMINATION

A conference policy document for AHRC
Co-author for CTS 'monograph' to be published by Routledge
Ensure Youth Engagement report is widely disseminated via portals such as Eldis
A short policy-focused document with key policy messages and a few relevant case studies to be disseminated to AHRC, ESRC, FCDO and other bilateral and multilateral donors
A series of 3-page briefing documents on discrete aspects of youth and youth voice (modelled on the PRAXIS Heritage reports)
Blog posts, newspaper articles and other social media initiatives

COVID-19

1) ENGAGEMENT EVENTS

Workshop series on 'Cultural Heritage, Climate Change and Disasters' (February-March 2022). The workshop series will have both an academic focus as well as a more practical impact and target policy engagement

2) DISSEMINATION

Short report on Cultural Heritage, Climate Change and Disasters in the time of COVID-19
A series of 3-page briefing documents on discrete aspects of cultural heritage, climate change and disasters in the time of COVID-19, including case studies of projects and effective methodologies
Book chapter for the Routledge International Handbook on Heritage and Creative Practice, presenting key findings from the PRAXIS project
Publish the findings of A&H research on COVID-19 in a scientific journal (e.g. Journal of Cultural Heritage Management and Sustainable Development)
Podcasts on cultural heritage, climate change and disasters in the time of COVID-19 (e.g. responding to the question 'What works?')
Organise a dissemination event with the British Council and the Climate Heritage Network, and with UK UNESCO